Sustainable Future Data Centres

Data centres are drivers of economic growth and innovation; they are part of the critical infrastructure that our interconnected world relies upon. They are power hungry facilities housing massive amounts of IT and the demand for new data centres is growing every day. However there is a growing recognition that the data centre sector globally faces key challenges in sustainability. These challenges centre around energy and water use, greenhouse gas (GHG) emissions, and e-waste.

The aim of this research is to more fully understand the sustainability issues faced by data centres and develop approaches to address these issues. In particular this involves the continued development of a data centre digital twin that aims to simulate all of the different systems within a data centre. The goal is to allow data centre operators and designers to more fully understand their facilities and the impact they have on the environment. It also aims to help them implement solutions and see the potential impact of those with low risk.